RAINBOW - Batch Coloured Powder for Laser Sinterin

Additive Manufacturing (AM) has the potential to provide bespoke one-off designs without the need for expensive tooling. Despite the freedom of design from using Laser Sintering (LS), powder colour choice is restricted to black, white and natural polyamide colours. Parts can be dyed, but colours come only from a vivid palette, can vary across location on the part and between batches, and only colour the surface of the part. The aim of this project is to develop and test batch coloured components using Laser Sintering. The innovative nature of this work is the approach to colour batches of powder for individual builds using customer specified colours.